BEVScanV2X

The impact of V2G on EV battery degradation was found by Guo (2019) to be the primary concern about V2X activity for most EV users. It frequently features as a key reason for end users to be unwilling to undertake V2X activities (van Heuveln 2021, V2Street 2020, Guidehouse 2021). Battery experts have conflicting perceptions on the impact of degradation. Uddin 2017 suggests positive impacts, Duberry 2017 suggested it was detrimental while Tchagang (2020) thought it was beneficial if optimised effectively. Consumer perception will provide significant barriers without tools to overcome the concerns and reassure them (Noel 2019). Without customer engagement, V2X will be unable to reach mass-market and provide the necessary support for decarbonising homes/building/grid (Gschwendtner 2021, Element Energy 2019), estimated to be 50GW capacity potential by 2050 (OFGEM 2021, National Grid 2021). Not undertaking V2X activity means the customer could lose out on £400-600 of potential savings/revenue generate by V2X models (Cenex 2022), while every V2G-enabled EV can save the grid operational cost of £12k/year and 60 tonnes/year CO2 (Chademo 2021).

BEVScanV2X seeks to overcome these challenges by creating a cost-effective tool to monitor battery health and advise optimal approaches to maximise battery life and financial returns from V2X. It will apply innovative algorithms across data obtained from the vehicle and battery to provide the most accurate health assessment possible outside of a battery test lab. This will support customers to increase V2X uptake by removing their concerns and breeding confidence that they are optimising their battery health.